Odds-On Limited

Odds-On develop statistical genetics models to make predictions of the future ability of racehorses based on a database of performance and pedigree records. These predictions have a wide range of potential markets within the horseracing, breeding and betting industries.